The university of Manchester and Datalase Limited

To develop a high throughput method of manufacturing novel materials to demonstrate and exploit their suitability as colour change pigments for use in industrial laser imaging to expand and strengthen the existing proprietary pigment range for global commercialisation.